Glimpse Protocol: an innovative data privacy solution to support advertisers and publishers

Glimpse Protocol is developing new privacy-enhancing technology to allow organisations to interact with consumer data privately. There is wide application for our technology, including medical research, Covid track-and-trace applications, retail and digital advertising.

Glimpse Protocol uses novel cryptography and an advanced distributed architecture to uniquely solve the paradox of delivering personalized services to consumers while respecting privacy. It also operates in a transparent, openly auditable manner and dramatically reduces fraud.

The first commercial application will create an ethical platform for digital advertising. This is in response to the current legislative focus across the UK, EU and US, which is forcing advertising to adopt new privacy standards. Glimpse's platform not only complies completely with new privacy regulation but it offers improved value to advertisers and publishers. These industries have been heavily impacted by Covid and are seeking innovative future-facing technologies that meet the privacy demands from society. It is also designed to transform the industry that lies at the heart of the most invasive data harms; it is digital advertising that conducts the industrialised harvesting of personal data and originates many of the ensuing harms.

This project will develop the technology from a feasibility study into experimental development, towards a technical MVP and readiness for commercialisation. It harnesses a number of frontier technologies into an innovative architecture to provide an alternative model for digital advertising and, later, the delivery of a wide range of personalised services online.

Glimpse is a highly disruptive and innovative technology. It is aimed at a vast global market and can be commercialised rapidly. It supports the UK's thriving creative industries of advertising and publishing, who have been hard hit by Covid. To those industries, Glimpse offers greater effectiveness, lower costs and higher revenue, thereby improving the productivity of a key UK industry and supporting their re-emergence post-Covid. Glimpse allows this industry to adapt to, and de-risk, the disruption from imminent privacy legislation, and places the UK at the forefront of the global trend towards data privacy.